"Without the Muslims, We'd be Out of a Job": Race, Whiteness, Nation and Class in England's Sheep Slaughterhouses

The Fellowship activities focuss on an underexplored but vital aspect of rural and urban economies and working-class livelihoods: sheep slaughterhouses, and in particular, halal slaughterhouses. The production of halal meat is frequently depicted in public discourses as culturally incompatible with British values, legitimising anti-Muslim sentiments. By exploring the complexities of halal sheep meat economies, and the everyday relations between the multi-ethnic workers who labour in them, I reassess media, political and academic explanations about the economic and cultural drivers of increased anti-immigrant and anti-Muslim sentiments in multicultural settings in Britain.

Halal slaughterhouses sustain British rural sheep economies. They also offer employment to white British skilled slaughtermen who would otherwise be suffering the impacts of the corporate control of the slaughter sector, including deskilling and deleterious labour conditions. As such, these workers push back against claims that immigration has "left the white working class behind", or that immigrants have "taken their jobs." In theory, this should disrupt the economic and cultural factors which have been invoked to explain anti-immigrant or racist attitudes.

My research is based on rare ethnographic access to three sheep slaughterhouses between 2019 and 2021, including two which slaughter through halal methods in both rural and urban locations. It focusses on the livelihoods and identities of multi-ethnic white British, British South Asian, Pakistani and Polish slaughter workers. I demonstrate that the absence of the purported economic and cultural causes of racism did not lead to an absence of everyday racism driving division and inequality between workers. In response to this paradox, I pay close, ethnographic attention to how classed, racialised, religious, gendered and national differences were invoked by slaughter workers to construct hierarchies in the workplace. I show that racisms emerged in relation to how white slaughtermen have themselves been stigmatised in Britain. Further, that anti-Muslim racism created a sense of solidarity between white British and white Polish workers. The research therefore offers unique insights into the changing forms of racism and allegiances forged in multi-ethnic work settings against changing flows of migrations to Britain.

The Fellowship activities are centred on the consolidation of the doctoral research. Primarily, through journal articles and a monograph book proposal which will collectively explore themes of racism, Britishness, whiteness and class through the original lens of halal meat production. I will focus on engagement with the farming and slaughter sector, sharing my findings on racism in the workplace and its impact on labour shortages. Alongside this, I will focus on developing relationships with a racial equality think tank to inform anti-racism policy conversations. I will also produce an article for current affairs media audiences to challenge commonly held assumptions about halal meat. With a view to supporting my long-term career objectives to establish myself as an impactful researcher of racism in multicultural contexts in Britain, I will also carry out a pilot study, to inform an ESRC New Investigators Grant bid for a PhD related research project on high street halal butcher's experiences of racism in superdiverse urban contexts.